Heriot Watt University and Diageo Scotland Limited KTP 22_23 R3

To develop a platform for integrating data sciences and analytical methods with human sensory input that will enable prediction of the outcome of whisky maturation in wooden casks.